Analysis of Green Hydrogen Technology

There is increased interest in green hydrogen as a potential key contributor to
decarbonisation. As was outlined in the above literature review, it would be timely to have a
more in depth understanding of public perception towards hydrogen infrastructure. In
addition, the EU has recently published two delegated acts (DAs), defining what constitutes
renewable hydrogen within the EU. It would be useful, for a framework to be developed
which helps developers identify how hydrogen can be produced that meets the requirements
of the DAs, whilst also being technically and economically feasible.
Two potential research questions have been identified from the literature for developing this
research project. This research may address both questions, or will focus on one question
more specifically as the research areas are further scoped out. The questions are as follows:
1. What is the public perception towards renewable hydrogen infrastructure?
2. How can hydrogen production be developed to ensure that it complies with the EU
delegated acts on renewable hydrogen and is technically and economically feasible?